Tailoring lattice attacks to structured variants and NIST standardisation

Virtually all currently used cryptosystems rely on classically hard problems such as the discrete log problem or factorisation. Both have been shown to be broken given a sufficiently large quantum computer through the utilisation of Shor's algorithm(s), and so the search for quantum-resistant alternatives has begun. At the centre of this is the use of lattice problems, currently are believed to resist a quantum adversary. In the pursuit of efficient and useful schemes, authors have turned to structured variants in an effort to reduce the disparity in proficiency and runtime between classical schemes and their own. Whilst the study of both classical and quantum algorithms for the attack of plain lattices has seen lots of attention, their more structured counterparts less so. In general, the state-of-the-art cryptanalysis of structured lattice problems is to first convert them to a standard representation, which is then attacked using better understood methods.
The improvement of this is likely to dramatically improve current approaches to tackle practical schemes. As such, I will study attacks that exploit the structured nature of lattices commonly used to construct cryptosystems from the perspective of a quantum adversary, with a focus on understanding the underlying number-theoretic structures. With this, I aim to be able to construct efficient algorithms for lattice reduction, the shortest/closest vector problem(s), or the lattice isomorphism problem that abuse/preserve the structure present, with a particular focus on the practical applications of these towards the those used in NIST standardisation candidates. The goal of this is not to violate the security of a given scheme or the users of said scheme, but to further the understanding of these lattice problems as well as ensure that the implementations of them are trusted.
This research will be aligned with number theory and algebra.